STARLight: 300mm Silicon Technology for Applications Relying on Light with Photonics Devices

STARLight is a major opportunity to establish Europe at the forefront of 300mm Silicon Photonics (SiPho) innovation and thus "Solidify the European photonics ecosystem and accelerate its industrial deployment". The main STARLight vision is to contribute to European sovereignty relying on the achievement of an efficient and resilient ecosystem and a sustainable society by driving excellence and innovation in the implementation of 300mm silicon photonics manufacturing capacity in Europe (STMicroelectronics, France).

The main STARLight goals are:

* To offer Europe a realistic solution ensuring its independency on the sourcing of SiPho and other needed optical module compounds (EIC, laser), based on a true European end-to-end value chain, tailored to the global market.
* To give Europe the opportunity to move forward with industrial and academic players by joining in the risk-taking necessary for the growth dynamics of SiPho optical modules in Europe, addressing applications such as Data Centers including Hyperscalers, Artificial Intelligence, Telecom, Automotive Lidar, Inter-Satellites communication.
* To expand the European photonics technology platform family in terms of accessibility, upscaling and high yield, packaging assembly and providing modelling tools to converge on a mainstream simulation flow.
* To be ready for future applications with 200 GBaud (400 Gbps PAM4/lane) by leveraging leading-edge SiPho technology innovations using the integration of heterogeneous non-silicon materials. -To demonstrate the benefit of SiPho optical modules sustainability, providing a better energy-saving, reliability, limited usage of copper and aluminium materials, and reducing the usage of polluting material and water.

The STARLight project makes it possible to promote a concept of collaboration, which is based on an ecosystem bringing together the various actors of the supply chain ranging from the technologies, the circuits providers to the manufacturer of modules and systems.